Integrated modeling of aircraft contrails from plume to regional scale

Aircraft condensation trails (contrails) are thought to be responsible for around half of aviation's overall contribution to climate change to date, but are poorly understood. An area which has not been well addressed is the transition from linear contrails (line-shaped clouds) to long-lived, diffuse contrail cirrus. Of particular concern is the question of whether longer-term (6+ hours after flight) regional changes in cloudiness might offset or exacerbate the climate impacts calculated using plume-scale models (the current standard). In this project a new approach will be taken to modelling contrails, coupling the plume-scale contrail model APCEMM to the regional-scale weather model WRF. The student will need to develop new numerical and computational methods which allow coupling of the two models while retaining detailed microphysical information, and will need to verify the coupled model against satellite observations. They will then be able to apply this model to identify cloud and climate feedbacks in contrail evolution, which prior exploratory studies have suggested might significantly change our overall understanding of contrail climate impacts.